Community antimicrobial resistance in patients with uncomplicated urinary tract infections and antimicrobial use in the community in Kampala, Uganda

Antimicrobial resistance (AMR) is a concerning global health problem as bacteria are becoming resistant to a widespread range of antibiotics. AMR is especially prevalent in Sub-Saharan Africa and despite it occurring throughout the community, most AMR data is from hospitals. Uncomplicated urinary tract infections (UTIs) are extremely common and are treated empirically through regular antibiotic prescriptions. In the face of increasingly resistant bacteria causing UTIs, the prescription of antibiotics for this syndrome needs to be carefully regulated and monitored.

This PhD project will investigate the resistant profiles and genes found in disease causing and carriage organisms in uncomplicated UTI patients using data collected from two communities in Kampala, Uganda. This is part of an overarching project (Comparison of community and hospital antibiotic use practices, susceptibility and resistance and determinants of care seeking among patients with Urinary Tract Infections (CAST-UTI)) that is a partnership between City St George's University, Makere University, and the Infectious Diseases Research Collaboration (IDRC).

The project will begin enrolling patients and collecting samples on the 15th of October 2024 for twelve months. All patients presenting to community drug retail outlets (CDROs) and outpatient clinics in two hospitals with uncomplicated UTIs are eligible to enrol in the study. After informed consent is gathered from patients, a structured questionnaire will be used to collect information about antibiotic treatment, socio-demographics, and clinical history. Following this, patients will be instructed to collect a mid-stream urine sample and peri-anal swab which will be sent to the Makerere University microbiology laboratory for culture.

In this PhD project I will conduct whole genome sequencing on isolates from the collected paired urine and peri-anal samples, asking in-depth questions about the different proportion of bacteria and resistant strains being carried in the perianal swabs and their relationship to the organism causing disease. Complex genomic analysis will be performed to assess the prevalence of antibiotic resistance and the relatedness between intestinal and urine carriage strains. This quantitative analysis will be used in conjunction with qualitative analysis of the survey data. Evidence will be collated as part of a team of social scientists and bioinformaticians to develop a holistic understanding of the AMR problem in these communities.

Using an interdisciplinary approach, the project aims to work key stakeholders in Uganda to determine how evidence from this study can influence local or national policy on AMR. Additionally, I will be a part of a team building the genomic sequencing capacity in Uganda so this research can continue to grow my own skillset and support future work in Uganda.